Understanding behaviour in housing design, development and inhabitation: A neuroscience-informed urban plasticity framework

A major challenge of modern life is how we can live in cities healthily, happily and sustainably, with over half the world's population now living in urban areas. Housing design and development can be used as a routed to reimagine urban life for human and planetary well-being. This project, through collaboration with a housing association – J49 Ltd – as the partner organisation, aims to unravel the interactions of housing design with human behaviour.
A recent novel concept, urban plasticity – the ability of a city to undergo structural and functional change as a result of interactions between people and place, will be applied to used to achieve two key aims. The first aim is to understand how place design, particularly housing, can shape behaviour. This aim will draw on and advance the urban plasticity framework as a way of explaining urban life as people-place interactions using neuroplasticity and urban resilience research.
The second, translational aim is to encourage design professionals to use behavioural research to inform place design. Integrating an understanding of human behaviour into the design process is an important way to guide the focus of housing design and development away from profit and back towards human and community flourishing.
These aims will be achieved through forming connections between academia and industry partners using workshops and community engagement events, conducting interviews with design professionals and residents of J49's developments, written outputs in academic and non-academic formats. Finally, the fellowship will cultivate an attentiveness as a behavioural researcher to the interactions of behaviour and place for the research fellow with a background in psychology but a keen curiosity for urban design. The programme will culminate in further funding applications and a new research agenda aimed at the reconnection of person and place for collective flourishing.